Unbiased determination of BRAF variants modulating BRAF - CRAF dimerization and MAPK signalling

The Ph.D. student will generate advanced genome editing tools utilizing a range of experimental methods including molecular biology techniques and bio-informatics. These tools will be used to study the RAF kinase family and the molecular mechanisms of their signalling in cell proliferation and transformation. To this end, the PhD student will learn advanced technologies of cell biology, viral and non-viral delivery methods, cellular assays, biochemistry, next generation sequencing and multi-omics as well as an exciting opportunity to gather knowledge in the latest genome editing strategies.

This project is a collaboration between Simon Cook's lab at the Babraham Institute and Discovery Sciences in AstraZeneca. The Ph.D. student will be based initially in the Precise Genome Editing team at AstraZeneca, in Cambridge UK, and successively in the Signalling Laboratory, at the Babraham Institute, in Cambridge UK.